An innovative AI-powered rule engine, automating ad management and analytics, resulting in significant time savings and revenue growth

Unicorn AI Limited (Fern) is a UK eCommerce/MarTech SME led by project lead Gianluca Trombetta. Fern is solving a significant unmet need by designing a first-to-market AI-powered SaaS solution, allowing eCommerce brands to automate their entire Amazon operations and analytics. This will result in significant time savings and revenue growth for companies. The AI-powered insights offered by the product will enhance the quality of decision making, saving eCommerce/marketing/operations managers up to 20 hours/week and increasing business revenues by 20%.